The University of Huddersfield and Pennine Heritage Limited

To enhance the relevance and appeal of heritage for a range of stakeholders in the South Pennines region, through an innovative programme of educational outreach and community participation in the recording and conservation of that heritage.